Adaptation and mitigation strategies to cope with the effects of extreme heat in developing countries: implications for climate change.

The increase in extreme temperatures associated to global warming and climate change are creating drastic effects at a planetary scale. These impacts seriously disrupt economic activities, particularly among the most vulnerable in the developing world, such as traditional farmers or low productivity informal workers in urban areas. Their ability to cope with environmental disruptions and to adapt to a changing climate can have strong implications in terms of vulnerable households' wellbeing.

The goal of the proposed research is to deepen our understanding on how environmental events associated with climate change affect income generating activities and individuals' subsequent adaptive behaviour in developing countries. Accounting for these responses is very important to obtain more precise estimates of the economic costs of climate change, to identify potential winners and losers, and to inform the design of context-specific mitigating policies.

The project has 3 different research avenues that will contribute to the understanding of different key outcomes and mitigation strategies for poor households engaged in different economic activities in the developing world. The project will: i) study how different types of farmers mitigate the effects of extreme heat on agricultural productivity and output using longitudinal data for 6 countries in Sub-Saharan Africa; ii) investigate the margins of adaptation for informal and own-account workers in Mexico when exposed to extreme temperatures (accounting for pollution and precipitation levels) and their ability to smooth income; iii) explore the extent to which extreme weather events that reduce income in rural areas change voting behaviour in India, using information at the polling booth station level.

Perhaps the most important limitation in earlier work for developing countries has been the lack of weather and other environmental data with sufficient spatial granularity: in most countries, monitoring stations are sparse and have limited temporal and geographical coverage. This limitation is particularly severe in rural areas, and has impeded studies in these contexts. The research agenda contained in this proposal offers a novel approach that overcomes this deficiency by combining satellite imagery with rich survey or administrative microdata. This innovation will allow me for the first time to observe daily weather conditions at a very local level, and link them to a rich array of outcomes at very low levels of aggregation, such as individuals or households. I can then examine individual behaviour, and potentially relevant heterogeneous effects. This is a significant departure from previous studies focusing on aggregate data at country or county level.

The proposed work will have three important contributions to knowledge: First, it will provide novel estimates of the effect of extreme temperatures on a variety of economic outcomes and adaptive behaviour. Second, it will provide evidence of heterogeneous effects and mitigation strategies across regions and types of individuals (for example, cold areas may benefit from higher temperatures; more educated individuals may have more adaptation instruments at hand). Finally, it will provide a theoretical framework to understand individual responses to extreme weather events and their role in mitigating the negative effects of climate change. The analysis will be guided by a theoretical framework that considers households as producer and consumers and includes features relevant for developing countries, such as imperfect input markets, subsistence level consumption and different social norms. This approach will allow me to explicitly model household production and consumption decisions, and study short-term adaptations to environmental events. These insights will be extremely useful to interpret the empirical results and derive policy recommendations, with potentially high impact.

Potential impact
In addition to specialised scholars working on environmental and development economics, and other scholars (both in social and physical/biological sciences) working on issues related to climate change, this project identifies another key audience for the outputs of this project: advisors, practitioners, and policy makers in national and international organisations with a mandate to promote or implement policies to tackle climate change and environmental degradation. For example, UK's aid and environmental agencies (such as DfID and the Environment Agency), environmental NGOs and think-tanks (like World Wild Life and Climate Policy Initiative) and international development aid and funding agencies (like the World Bank, the Inter-American Development Bank or African Development Bank).

The research output of this project will would also benefit policy makers in developing countries dealing with shocks to income-generating activities among the most vulnerable populations (such as traditional rural farmers in Africa and India or informal workers in Mexican cities). Most of the current projections of the effect of climate change on economic outcomes currently use estimates of how extreme heat can affect some measure of economic performance. However, these estimates do not account for adaptive mitigation strategies that may change the sensitivity of these outcomes to extreme heat in the longer run. For example, if farmers change their crop mix, move sectors, or adjust their technology, then the effects of climate change on agricultural output may be overestimated. If farmers eventually change sectors, abandon farming or migrate, then the effects of climate change on agricultural production may be underestimated. The findings of this project will document how different economic actors deal with exposure to these climate shocks that affect their income generating activities in a way that can be included in climate change projections and that highlight constraints to mitigation practices. This will allow policy-makers, practitioners and NGOs to identify potential winners and losers, and to inform the design of context-specific mitigating actions. For example, by improving estimates of the social costs of extreme heat and examining farmers' responses and by documenting heterogeneous effects among these farmers, research findings will help identify vulnerable populations and improve targeting of policies and resources. The behavioural analysis of informal workers in Mexico or voters in India will inform policy in a similar way.

The detailed data output for this project will also benefit users from the policy world, practitioners or NGOs. In a simple and accessible way, these uses will have readily available climate data for a large number of years (i.e. from 2004) at a low level of aggregation, such as districts, counties or provinces where currently there are no monitoring stations. The research and data outputs will be disseminated in standard social media platforms and will have a dedicated webpage, with blog entries, links and data sources for download. These will also be shared with other dissemination webpages that target a broad audience of practitioners and policy makers interested on research-based policy analysis and commentaries, such as the World Bank Blog, or the Inter-American Development Bank blogs (with blogs in English and Spanish).